Interacting observable and measurement in Quantum Field Theory

The idea of the project is to generalize the measurement scheme proposed by Fewster and Verch in their paper "Quantum fields and local measurements" to observables in QFT models with arbitrary interactions. We will start with the framework of Buchholz and Fredenhagen proposed in the paper "A C*-algebraic approach to interacting quantum field theories". Next, we will develop a generalization to perturbative algebraic quantum field theory and will treat some physical examples.